Genetic rescue and the conservation of small populations

Background
Many endangered species exist in small populations and suffer from the effects of low genetic diversity due to e.g. inbreeding depression. One way in which these effects may be alleviated is through genetic rescue - the immigration of new individuals (and genes) into a population, with resulting increases in individual fitness and population abundance. Genetic rescue appears to work in most cases [ref 4, above], but new theoretical and empirical data suggests that in some instances, immigrant individuals may introduce high mutation loads into inbred populations, with the resulting effect being an increase in extinction probability [ref 5]. Clearly, invasive conservation measures such as genetic rescue should only be carried out when there is a high probability of success. Solid empirical data on the effects of genetic rescue is therefore desperately needed. Specifically, we do not yet know how the genotype of the rescuer or the amount of immigration affect the probability of extinction, nor do we understand how long the benefits of genetic rescue persist.

Project aims
We have established a set of bottleneck experiments in which T. castaneum populations persist at low numbers, and at low fitness, with medium to high probability of extinction. The student will utilise this approach to generate replicated bottleneck populations, then perform rescue experiments with different genotypes and immigration regimes. The studentship will address three broad objectives.

O1. Quantify the effects of individual genotype on genetic rescue
Using replicate lines of differing genetic backgrounds, the student will investigate the extent to which individual genotypes affect the probability of genetic rescue. Multiple lines are available, including lines in which have been explicitly designed to have differing levels of deleterious mutation load [refs 1-2, above].

O2. Quantify the effects of immigration rate on genetic rescue
The student will use a fully factorial design to determine whether the number of introduced individuals, or the amount of genetic diversity is the most important factor in determining genetic rescue.

O3. Quantify the timescale of genetic rescue
The student will quantify fitness in "rescued "populations for 10 generations, to determine how long the effects of immigration persist for. They will also examine whether "top-up" translocations significantly enhance the probability of genetic rescue, or if instead single immigration events are sufficient.

Results from the above objectives will be published in scientific journals, and taken to conservation conferences to increase the visibility and impact of the work. The student will be encourage to interact directly with conservation organisations (RSPB, Natural England, BirdLife International etc) in order to facilitate knowledge transfer to non-academic stakeholders.

Training and environment
The student will join a highly successful team of researchers who publish in leading international journals. They will have access to state-of-the-art insect rearing facilities and molecular ecology lab space, in which they will receive full training from the supervisory team. The supervisors also have significant expertise in ecological modelling and bioinformatics, for which full opportunities for training will be provided in accordance with the student's training needs.